Transforming the functional analysis of therapeutic antibodies

All drugs are extensively tested to ensure they are safe and effective. A major challenge during the development of emerging medicines is establishing tools to demonstrate that drugs are stable and consistent from batch to batch. One of the fastest growing areas of medical research is the development of antibodies that are designed specifically target and kill harmful cells. The proposed study aims to provide the pharmaceutical industry with novel technology which can detect, much more simply and rapidly than currently available tests, small changes in the quality and efficacy of therapeutic antibodies. This will facilitate development of new drugs and improve the quality control of existing ones.